LI-PICK

The Li-PICK project, led by CellMine in collaboration with Telescope Innovations, Impact Solutions and the University of St. Andrews, aims to redefine lithium-ion battery (LIB) recycling. This initiative is designed to address the growing demand for lithium and other critical minerals essential for the electric vehicle (EV) market and renewable energy sectors. With the LIB market expected to expand significantly by 2030, Li-PICK introduces an innovative recycling process that promises to enhance the sustainability and efficiency of mineral recovery.

Li-PICK's approach leverages advanced recycling technologies to improve the recovery rates of valuable materials, particularly lithium, from end-of-life LIBs, offering a more environmentally friendly alternative to traditional recycling methods. This project is not only about advancing recycling technology but also about ensuring the process is scalable and economically viable, aligning with global efforts to secure a sustainable supply chain for critical minerals.

Supported by Innovate UK, Li-PICK exemplifies the power of international collaboration in driving forward technological innovations that can lead to new industry standards and contribute to economic growth within the critical minerals sector. The project focuses on creating a sustainable and efficient method for recycling LIBs, aiming to reduce the environmental impact associated with the disposal and treatment of these batteries.

Li-PICK is set to make a significant contribution to the circular economy for lithium and other critical minerals. By improving recycling processes, the project addresses the challenge of mineral scarcity and supports the development of a more sustainable and responsible recycling ecosystem. This initiative not only highlights the importance of innovation in recycling technologies but also underscores the potential for such technologies to impact the global energy landscape positively.